Eyemmersive® - A VR-based creative revenue stream and inclusive eco-system for tourism economy

Our innovation Eyemmersive is a VR tourism product. A Virtual Reality (VR)-based software package forming a digital marketplace (brokerage platform ) to enable VR-based tourism.

This addresses a market gap with VR applications in 'bespoke travel immersive experience' for consumers who cannot travel as conventional tourists and as a preview for those who can.

Eyemmersive connects 360-content providers to VR-based tourism experience consumers. It uses high definition 360-degree streaming and will play an important role in the future of the tourism industry, empowering interactive, bespoke, on-demand immersive travel experiences.